The University of Nottingham and Arcadia Alive Limited

To design, implement and evaluate a methodology for incorporating a non-technical skills programme into the Train driver competency Management system to improve safety.